Liverpool John Moores University and Rapid Prototyping Systems Limited

To develop state-of-the-art graphics and augmented reality to enhance the conservatory, orangery, sunroom and other home improvement design software, with regard to realistic augmented reality shadows and live blending of 3D models into an image reflecting the real world.